Improving Me Maternity - Phase 2

"Improving Me Maternity (IMM) is a clinical and health economic assessment project of Rescon's CE marked Lincus software as a service connected Personal Health Record (PHR) management system for its application in the maternity, and postnatal marketplace. Rescon was commissioned by the NHS Women and Children's Improving Me Vanguard to develop Lincus Maternity as a digital maternity PHR that expectant mums could enter information into.

The Improving Me Vanguard has been merged into the Cheshire and Merseyside Sustainable Transformation Partnership (STP) and supports over 30,000 births every year.

The funding for the development of Lincus Maternity was justified to address poor maternity outcomes in the region along with the mismatch between tariffs and spend. Until the development of Lincus Maternity there was no tool available that would provide expectant mums with a CE marked and digitally held record that could be used to track and manage their health and wellbeing for better pregnancy and postnatal outcomes. Lincus Maternity developments and features are outlined below.

* Lincus Maternity was co-developed utilising best practice guidelines, research and stakeholder engagement for tracking prenatal and postnatal signs, symptoms and events.
* Lincus Maternity developments for expectant mums have included signposting to educational content, nutrition and activity management, transition of care tools (health passport), and video consultation.
* Lincus Maternity allows clinical access to the woman's PHR as a unified collation of all pregnancy related information. It has alert functionality which was an especially important feature for midwives in the co-development sessions.
* Lincus Maternity allows administration access so management can review clinical activities and outcomes using IMM's data aggregation and analysis tool that is already native to the Lincus platform.

Though Lincus Maternity is now officially live having completed information and clinical governance requirements, iterative technical development continues with planned full release in April 2019\.

We have completed early discussions with senior clinical teams and NICE about the best way to assess Lincus Maternity however are lacking the resources to prepare for and complete a full health economic assessment that would provide the evidence to have Lincus Maternity commissioned across the UK and beyond.

IMM will provide Rescon with the resources they need to build in women, family, commissioner, clinician, NHS, NICE and Royal College informed evaluation tools and conduct a controlled trial with the Wirral Clinical Commissioning Group. This will allow the team to gather the evidence that will support future commissioning and sustainability of Lincus Maternity."